Robert Gordon University and Harper UK (Aberdeen) Limited

To design a novel remote recovery system for the decommissioning of concrete mats from the seabed with the use of baskets to recover to the back deck of an offshore support vessel. The system will eliminate the need for divers, improving Health & Safety outcomes and standardising operational costs.